Smart Jar: Family Fun Fermenting for Health

Conwy Kombucha Ltd. and collaborators Phytoquest Ltd. have recently demonstrated that a prototype raw Kombucha beverage designed and manufactured by Conwy Kombucha holds significant potential in ameliorating Diabetes Type Two and Inflammatory Bowel Diseases.

Building upon Better Food for All Project 10074259 of Conwy Kombucha Ltd and Bangor BioComposites Centre, the project will allow consumers to make these new Kombucha drinks, rich in the key components that provide these health-improving activities, using an innovative make-at-home Polytagged Smart Jars and home Brewing App.

Feasibility research is needed to translate this prototype into maximally healthier food and drink products, improving the health and nutrition of those managing these two conditions. This will inform future large-scale Industrial Research at Aberystwyth Enterprise Innovation Campus, Bangor BioComposites Centre, and Conwy Kombucha Ltd. The project allows for consumer-led research and development to inform future bottled, ready-to-serve variants.

The team has extensive scope for qualitative and quantitative research within their expertise. Analysing Kombucha products and experiences in a triple context of microbial food engineering biology, consumer motivations, commercial facilitation, and definition will de-risk issues Conwy Kombucha Ltd faces in its commercial roadmap.

Kombucha at home can be ambient fermented longer, reducing sugar levels, increasing fizz and boosting probiotic content. For consumers wishing to boost their families' immunity through the winter, buying our teas, cultures, and a Smart Jar will allow us to explore fermentation ferments, gaining consumer feedback in return for brewing support on a new app.

This year's trading has shown an anecdotal general reduction in consumer confidence in bottled and canned Kombucha, matched by an increasing desire to make Kombucha at home to avoid the oversupply of confected Kombuchas on the market.

Earlier this year, we hosted numerous fermentation workshops, directly engaging with consumers on kombucha brewing. This initiative allowed us to compile valuable questions among home brewers and gauge the participants' general level of knowledge, equipment, and goals.

The U.K. food environment has recently become more attuned to the long-term dangers of ultra-processed factory food and future benefits to general physical and emotional health as culinary experiences change, adapting traditional fermentation practices to modern food supply chains.

Consumers are interested in Kombucha but are not sufficiently well informed to differentiate between current offerings or match products.